Pushing the Boundaries of Affordable Low Weight Vehicle Structures

This programme concerns the production of low weight, affordable vehicle structures that can reduce weight of existing steel bodies by 60%, whilst allowing B sized vehicles and larger to be profitable in the mass market. The NAIGT roadmap observes that vehicle light weighting will continue to be an enabler for low carbon emission vehicles. This level of light weighting is achieved by having a complete polymeric composite vehicle structure.